Assessment of commercial and technical feasibility of installing an automated milk sampling and reproduction testing system in a traditional milking parlour

This project addresses the overall ISCF aim of Transforming Food Production by aiming to demonstrate the technical and commercial feasibility of Davlec's Automated Milk Sampling Device (AMSD) and Clarity's Lateral Flow (LF)Reader and test for progesterone in cow's milk. Providing an easy to use and cost-effective progesterone tests to work alongside the farmer's usual heat detection method aims to give him/her more precise information on the optimal timing for insemination, thereby increasing the likelihood of successful inseminations and reducing the number of days between calves; the calving interval (CI). Reducing the CI also addresses the specific competition aim of driving productivity in ruminant production systems by enhanced decision support with a technology solution and system.